Localised Energy Systems - Community Energy Generation, Aggregation and Demand Shaping (LES-CEGADS)

The team will perform two tasks:
1. Analyse real-life electrical load data collected by this Institute to provide representative models of demand that can guide
design, testing and implementation of the demand side management system (known as Demand Shaper) to be deployed in
a field trial under this project. This will be performed near the start of the project to inform the design process.
2. Perform an agent based simulation of the Demand Shaper technology when deployed on a commercial scale, using data
obtained from the trial project. From this simulation a report will be produced assessing the likely effectiveness at scale
and any risks and issues that further investigation. This will be performed towards the end of the project to support the
overall conclusions drawn.

Potential impact
The two academic work packages proposed here are essential to the overall programme for this project. If the project is
funded and executed successfully, it will provide a flagship demonstration of the potential for community energy as
envisaged the Department of Energy and Climate Change's Community Energy Strategy. The Demand Shaper technology
that will be demonstrated also has potential for national impact as recognised by its success in the Nesta Dynamic Demand
competition.